Non-invasive, portable and low-cost brain imaging: determining risk for developing dementia in primary care and supporting behaviour change to reduce risk

Mind over Matter is developing an end-to-end medical device to identify individuals at high risk of developing dementia whilst their risk remains modifiable, i.e. during mid-life. The accompanying app supports high-risk individuals to reduce their risk by up to half. The low-cost, portable and non-invasive technology combines cutting-edge brain imaging techniques to deliver personalised medicine information in the primary care setting, significantly increasing the specificity of established risk scores based on lifestyle risk factors only, and justifying targeted dementia prevention strategies. In this way, Mind over Matter will dispel the commonly held belief that dementia is a normal part of ageing that can never be prevented, and ignite a dementia prevention movement.